PIP3 signalling during early autophagy

Technical abstract
An important characteristic of animal cells is their ability to sense availability of nutrients and adjust accordingly their biosynthetic functions. When nutrients become limiting, cells activate a pathway called autophagy which allows them to use endogenous (within the cell) growth molecules to survive under those conditions. The objective of this project is to identify mechanisms and molecules that are important for the initiation of autophagy.